Worm Ova Recognition and Management (WORM) Lab

Gut worm infections are a significant burden on grazing livestock and humans and result in considerable expenditure on animal/ human health products. The Faecal egg count is the established method for estimating the severity of parasitic worm infection in livestock and humans. Existing methods for diagnosing the presence of worm infections are widely considered to be dated, inaccurate and laborious.
Arrow Labs disruptive diagnostic delivers a new standard of detection and will help to address these challenges in animal and human systems for improved economic returns from farming, protection of animal welfare, and reduction of disease burdens in people.
Arrow Labs novel processes that will be developed further by this project will lead to new products and streamline existing services for commercial service providers. Moreover, an end-to-end system that automates sample processing and result delivery does not currently exist: this will increase throughput, decrease unit costs, increase reliability by removing human error, and link to automated decision support.
This project forms the final phase of industrial research that will deliver automated faecal sample preparation for machine analysis and enable the commencement of product commercialisation.